Shaped microwave pulses for measuring hybrid quantum devices

Research into hybrid quantum devices is motivated by the potential to combine the long coherence times of natural spin systems with the scalability of circuit quantum electrodynamics for applications in solid state quantum information processing [1]. Electron Spin Resonance (ESR) is a standard technique for the measurement of a spin system, using an inductively-coupled microwave resonator to excite the spins with pulsed radiation and detect their characteristic magnetic field response [2]. It has further been used to probe the spins present on the surface of quantum devices, from which it is possible to attribute chemical fingerprints to sources of decoherence [3]. All else being equal, resonators with high-Q factors yield better ESR sensitivity (which scales with Q squared).
However, the ringdown time taken for the energy to dissipate from the resonator might then exceed the characteristic decay time of the spins, concealing their signal [2]. The high Q also distorts the excitation signal applied to the spins. To try to overcome these issues, and develop practical ESR which benefits from high-Q resonators, we combine ringdown suppression and control theory to apply shaped microwave pulses, to enable efficient manipulation and detection of spin ensembles on short timescales. Ringdown suppression uses a phase-inverted pulse of sucient energy to drive the resonator oscillations to zero [4]. Preliminary results from a high-Q dielectric resonator of resonant frequency 8.7 GHz show the ringdown suppressed by 65 percent through the use of a square-shaped compensation pulse. To alter the pulse distribution in the frequency domain, frequency-swept pulses and pulse shaping around the point of phase modulation are also considered. We further discuss the application of shaped pulses and optimal control theory to high-Q superconducting planar micro-resonators, which are natural candidates for extending practical ESR to small numbers of spins.

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.